Enriched motivic homotopy theory

The versatility of motivic homotopy theory and its associated range of cohomological techniques has made it an important branch of mathematics. Recently there have been several fundamental developments which have been used to solve a number of longstanding problems. The new strategically important developments are related to the names of V. Voevodsky (Fields Medal 2002), M. Rost, A. Suslin, I. Panin, M. Levine, F. Morel.

The principal aim of this project is to investigate enriched motivic homotopy theory. It is hoped that its study will shed light on some classical problems in A^1-topology. We propose to use its methods to construct various triangulated categories of motives, one of the central objects of study in modern A^1-topology. We believe that these constructions will have important computational advantages. The homotopy-theoretic outlook that we develop is likely to be useful in other areas of mathematics such as algebraic topology and non-commutative geometry.

The research will be undertaken in the Department of Mathematics, Swansea University.

Potential impact
The main beneficiaries will be the departments of pure mathematics of UK universities. The project will be of great interest for experts in algebraic geometry, algebraic topology, K-theory.

There is a growing interest in various parts of Mathematics to applications of contemporary algebraic geometry and Voevodsky motivic homotopy theory. This project will add new values to applications of enriched motivic homotopy theory to algebraic geometry and algebraic topology.

Besides of its research merits, this project is aimed to enhance the collaboration between UK-universities and their counterpart in Russia. Discussion and dissemination of the involved mathematical ideas will be undoubtedly beneficial for mathematical communities in both countries.